Dissecting the role of the Campylobacter haem uptake system in host colonisation and disease

Technical abstract
A clear understanding of the determinants and processes involved in intestinal colonization of poultry is essential for the design and implementation of strategies to reduce the frequency of foodborne disease due to Campylobacter spp. In addition, comparing host-bacterial interactions in different models may highlight the basis for the clinical differences that exist between humans and poultry. There is clear evidence that high affinity iron acquisition systems are essential determinants for successful intestinal colonisation by Campylobacter jejuni. However, this evidence is only applicable to one group of strains. This proposal seeks to determine the role and function of the uptake systems which are required for intestinal colonisation of another major group of Campylobacter spp.